EB-Auto Evaluating basalt fibre for high volume automotive composites manufacturing

"The EB-Auto consortium is evaluating the material combination of basalt fibre combined with thermoplastic resin when processed using high rate processes for manufacturing of composite intermediate materials. It will establish the value proposition for this technology and a new offer for high rate affordable composites for the automotive sector.

It has the potential to quickly develop into a market opportunity as the project consortium contains most of the UK and global supply base to get this to market.

It brings together the supplier of fibre with several converters who can process the material into tapes, 3D wovens and braids. These material formats will be evaluated to understand their benefits and potential place in the market by a UK HVM Catapult centre and a leading University with support from a global auto OEM."